AHRC Impact Acceleration Account at Queen's University Belfast

Queen's University Belfast's AHRC Impact Acceleration Account proposal is informed by best practice identified as past and current IAA holders from ESRC, STFC and EPSRC, as well as the MRC CIC. It builds on, and complements, our vision for research and impact by proposing an ambitious programme of targeted, responsive and agile support to develop a culture of impact and knowledge exchange (KE) amongst our A&H community and, in particular, our early career cohort.

Our proposal is centred around our people and aims to support impact and innovation excellence by nurturing a vibrant research community able to contribute to greater societal impact through KE activities based in the arts and humanities. Our objectives are: People: 1. To foster an inclusive, collaborative, entrepreneurial and supportive research impact community; 2. To facilitate improved understanding of research impact through greater knowledge, confidence and competence among our researchers; 3.To support early career researchers, including postdoctoral fellows, to develop their impact and engagement portfolio by providing relevant opportunities for capacity building and impact activities. Research Impact: 4. To create a fully engaged impact environment that embeds and values the co-production of research, impact and KE activities as essential, integral parts in the research cycle; 5. To lower the barriers that impede activities that generate impact; 6. To develop an agile, flexible range of funding mechanisms that reflect researchers' and individual partners' needs on the impact journey. Partnership and Place: 7. To build on and diversify our portfolio of external partners by reaching out to new organisations, with particular emphasis on hard-to-reach communities; 8. To realise more meaningful and enduring partnerships, both nationally and globally that are independently sustaining; 9. To involve external partner organisations in the management of the AHRC IAA; 10. To leverage further opportunities for support from partner organisations.